How do grasshoppers chew?

Previous research into grasshopper mandibles has identified three main groups of morphological adaptation to processing different types of plant material. However, no research exists on how grasshoppers move these mandibles, with any mentions of their kinematics in literature limited to vague hypotheses. The masticatory kinematics of other insects, such as ants, have recently been studied using high-speed cameras, motion tracking, and micro-CT scanning, with applications to both biology and engineering. This project aims to use these and other methods to study the kinematics of grasshopper chewing. Concurrent studies on grasshopper growth, development, and dietary preferences will complement this and build upon existing literature to understand the importance of mandibular morphology, diet and habitat on grasshopper life outcomes. Three main scientific questions will be answered: how do grasshoppers move their mandibles, how does this movement vary with different mandibular morphology, and how does this affect the processing of food and therefore acquisition of nutrients?

Two groups of experiments will be run simultaneously: kinematic analysis, and growth and development studies. These will use methods such as motion tracking, micro-CT scanning, occlusal fingerprint analysis, food and faecal matter analysis, nutritional analysis, growth measurements (length and weight), and data will be analyzed using a variety of statistical methods. The outcome of this research will be answers to multiple questions regarding grasshopper mandible kinematics, morphology, nutrition, growth and development, with applications to evolutionary biology, biomimetic engineering, and ecological pest management.